Next Generation High-Value Titanium Production in the UK

The original goal of the project was to facilitate the the underlying research needed to create a UK based, high value, sustainable titanium plant, initally in niche powders and ultumately in volume titanium markets.